A structural insight into Bacterial Microcompartments and the mechanism of cargo encapsulation.

Strategic Research Priority: World Class Bioscience
Aim to investigate the role of N- terminal extension peptides present in a number of enzymes sequestered within BMCs (Bacterial Microcompartments), how they interact with specific shell proteins and enable the encapsulation of non native cargo. Detailed structural information is available for the majority of Pdu (Propanediol) utilisation Microcompartment shell proteins, however the shell protein PduK has so far evaded crystallisation. PduK features a C- terminal extension which is not homologous to any other known fold, additionaly PduK interacts with Rubisco via its C- terminus through an unknown mechanism, elucidation of this and the structure of the PduK C- terminus would be beneficial.